Ethnic Inequalities in the Criminal Justice System

Ethnic inequalities in the Criminal Justice System (CJS) are well-documented and widespread. The 2017 Lammy Review, commissioned by two UK governments, presented evidence of stark ethnic disparities at all stages of the CJS. From the point of arrest, through prosecution to custodial remand, sentencing and imprisonment, ethnic minority groups are both disproportionately represented, and appear to experience disproportionately worse outcomes. The underlying reasons for these disparities are not well understood and the lack of rigorous empirical evidence hampers efforts to effectively address them. Working closely with project stakeholders, the research will seek to deepen understanding about ethnic inequalities in court practices and outcomes, to support, guide and inform policy and practice to address ethnic inequalities in the CJS.

The project will draw on Crown Court and Magistrates' Court datasets created through the Data First (DF) programme to generate the most comprehensive evidence about ethnic disparities in court processes and outcomes in England and Wales than has hitherto been possible. Taking advantage of detailed information on defendants, court characteristics and court proceedings embedded in the datasets, the project will explore the influence of different drivers on experiences and outcomes in courts between ethnic groups. It will distinguish how court processes, and a range of individual case, mitigating and aggravating factors, as well as contextual factors related to individual courts, are associated with ethnic inequalities.

Vitally, the study will go beyond previous studies of ethnic disparities in the CJS by providing evidence on the extent to which ethnic disparities are related to structural factors including discrimination. It will take into account a comprehensive set of factors that influence differential experiences and outcomes in the CJS utilising the unique features of the data, and will integrate multiple advanced methodological techniques. In this way, it will provide compelling evidence about the relative importance of compositional factors in ethnic minority court experiences and outcomes, and the presence of structural effects, that may be down to discrimination. Understanding the drivers of ethnic inequalities and the stages of the CJS at which they occur, will pave the way to plan strategies of agencies involved in the CJS, and address ethnic inequalities in effective and tangible ways.